Digital Personhood:Being There: Humans and Robots in Public Spaces (HARPS)

A vibrant, open and inclusive public space is central to the social and economic health of society. However, developments in digital technology have begun to undermine some aspects of a progressive public space. For example, technologies now allow us to be tracked, surveilled, profiled and socially sorted as we move through public space. At the same time there is a sense that public space has moved elsewhere. The rise of the internet and increasing digital hyperconnectivity has led some to argue that virtual connected networks (rather than physical public space) are where the public realm can now be found.

In this project, we set out to reclaim the public realm as a physical space for interaction designed to contribute to the public good. The project will enhance the public realm as a space where people can interact under the appropriate conditions of privacy and equality; where the social and economic benefits of contact are maximised, and where barriers to participation are reduced. In doing so we will create a 'model' public space that will also function as a living laboratory. We will equip the living lab with the capacity to track micro-contacts between multiple individuals in real time, and at the same time to capture and process information about the emotional and nonverbal communicative qualities of behaviours across time. In order to preserve privacy without losing critical aspects of personal interactivity we will design protocols which combine data minimization and decentralized data storage with the consensual sharing of information. This will allow us to conduct a series of experiments on the conditions under which contact in public places can produce greater social cohesion and integration. These experiments will draw on the extensive anthropological and psychological literature for the importance of behavioural synchrony for social cohesion and community relations. We will use techniques to manipulate synchronous (and asynchronous) rhythmic behavioural engagement in the public space (marching in step, tapping/clapping, waving). We will use our digitally augmented public space to derive implicit measures (such as physical proximity, remote sensing of emotional tone, physiological measures) of the effectiveness of different interventions for promoting social cohesion.

As a way of increasing access to public space we will also examine the social and technological aspects of being able to appear in public in proxy forms. In particular we will consider the challenges of having robot proxies in public spaces. We will explore the challenges of veridical robot presence 'in the wild'. We will investigate what motions and behaviours must be transferred to the proxy from the remote user, and synchronised with speech, to enable interactions. We will also conduct experiments which explore challenges around understanding trust in social settings inhabited by shared proxies. Finally, we will develop a framework for understanding the impact of privacy and anonymity in human-robot interactions.

In order to maximise the impact of the research we will engage in partnership with i-Shed in Bristol. iShed was established by Watershed (a cross artform venue and producer based in Bristol) in 2007 to produce creative technology collaborations. Together we have designed a program of impact activities to engage with creative economy SME's and micro-companies as well as artists and community representatives. Through the creation of public space events we will also seek to make an impact on public space policy and practice including governments, policy makers and regulatory bodies as well as the media.

Potential impact
Impact on RCUK funding priorities
This proposal supports the goals of a number of funding priorities across RCUK: primarily EPSRC ambitions in both the 'Human Computer Interactions' and 'Robotics' portfolio and ESRC strategic priority 'Influencing Behaviour and Informing Interventions' identified in their delivery plan 2011-2015.

More broadly this proposal will impact on 3 areas of National Importance:
I. Privacy and and Data Protection: The EU has identified privacy and data protection as critical to realising the full potential of the digital single market, by reassuring individuals their personal data will be protected when they transact online. The proposed research will contribute to these aims both by developing a better technical understanding of building privacy-protective systems, and by developing social science knowledge about the relationship between online disclosure and trust.
II. Increasing access to public space: Two recent (2012) documents by the Department for Communities and Local Government - the 'National Planning Policy Framework' and the 'Re-imagining Urban Spaces to help Revitalise our High Streets' initiative both identify access to and interactions in public space as a key priority for the social and economic health of Britain. This proposal tackles key themes at the heart of contemporary public policy debate. We have already begun discussions with Bristol City Council about the construction of new model public spaces and about the idea of creating living labs 'in the wild'. We will continue to engage with the City Council over the research findings themselves with the aim of encouraging Bristol to become an early adopter of the privacy protocols and the public space adaptations to promote contact and social cohesion
III. Robotics: The Right Hon. George Osborne (Chancellor of Exchequer) in a speech to Royal Society (9/11/12) identified robotics as an area where Britain is a world leader - and argued that keeping Britain at the forefront of developments would be key to ensuring future economic prosperity. By bringing robots into public spaces, and carrying out a series of tightly controlled experimental studies, the project will significantly enhance that goal. We are already in conversation with several robotics companies (including Engineered Arts, ActiveMedia Robotics and Alderbran). Alderbran will nominate a representative to attend project meetings. These links will help to translate findings from the research into the robot manufacturing sector.

Impact on the creative economy
We have established a key relationship with i-Shed in Bristol. I-Shed are a well established organization with extensive experience in widening opportunities for creative engagement with technology, developing digital practice through a focus on open investigation and audiences.
Together we have designed a program of impact activities which will unfold over the course of the project and which are designed to impact on a variety of different target audiences. We will engage with creative economy SME's and micro-companies as well as artists and community representatives. Through joint projects we will develop educational and learning opportunities at community and school levels. Through the creation of public space events we will seek to impact public space policy and practice.

Impact on the academic community
Finally, and as befits a large and interdisciplinary project such as this, we will disseminate our findings through papers in academic journals and delivered at conferences. We have targeted the top conferences in psychology, HCI, privacy and security, mobile sensors and localization, affective computing and robotics and robot-human interactions. We will also publish in the top ranked journals of our sub-disciplines - and aim to produce several collaborative papers aimed at 4* cross-disciplinary publications like Science and PNAS.